GenGame SME Energy Saver App

Our project looks to investigate the feasibility of a solution that combines the use of gamification techniques and energy analytics in a mobile application with a low-cost, cloud based IoT energy management system to deliver a step change in engagement with energy efficiency and cost savings across the UK SME sector.